Development of an advanced biofabrication platform for cartilaginous tissue regeneration

Fibrocartilaginous tissues, such as the meniscus and intervertebral disc (IVD), promote healthy locomotion and protect adjacent bony tissue by distribution of high levels of mechanical load. Damage to these tissues leads to long-term disorders which represent some of the most significant socioeconomic problems facing the UK and wider Western world today. For example, over 1.5 million people across the USA and Europe suffer from injuries to the knee meniscus every year with the majority progressing to early osteoarthritis, while degeneration of the IVD is the leading cause of back pain. Current surgical interventions offer poor long-term outcomes, with patients having a meniscectomy being 10x more likely to develop early osteoarthritis that the general population and back pain surgery offering no better long-term pain relief than no intervention. As a result of these limitations novel regenerative therapies are required.
Potentially the most promising novel approach employs 3D bioprinting to create tissue engineered constructs (scaffolds) with patient-derived cells and growth factors to support and stimulate the regeneration process of the tissue. However, most strategies developed so far have failed to generate constructs capable of mimicking both the structural as well as functional organization of the native fibrocartilaginous tissue, whilst being sufficiently robust to withstand the extreme biomechanics experienced within the knee joint or spine. This project aims to overcome these limitations by developing an advanced biofabrication platform where 3D bioprinting techniques, bioinks and stem cell technology will be combined towards the generation of biomimetic fibrocartilaginous substitutes with enhanced mechanical performance.

Potential impact
There are numerous beneficiaries of this Advanced Biomedical Materials CDT. Firstly and of short term impact are the PhD students themselves. They will receive extensive research specific and professional/transferable skills training throughout the 4 years of the programme. They will have access to state of the art facilties and world leading academics, industry and clinicians. The training and potential placements are designed to maximise the impact of their research in terms of dissemination and movement of their research along the translation pathway.

Longer term benefits are that this distinct cohort will become the future UK Biomedical Materials leaders and be able to use their bespoke training and network within the cohort to collaborate on future worldwide funding opportunities and drive UK research in this area.

UK and international academics will benefit as they will gain the next generation of highly skilled postdoctoral researchers with knowledge and expertise not only in their specific research area but of industry, regulatory and clinical aspects.

UK and international industry will benefit - in the short term they will gain academic based research to further develop products and in the longer term have a pool of highly skilled graduates.

Clinicians will benefit from collaborative research and also the development of new and novel products to enhance the treatment of a variety of trauma and disease based needs from biomaterials.

The public will benefit as end users as patients that will have their quality of life improved from the products developed in the CDT and will be educated in novel technologies and materials to repair the human body. The UK economy will benefit from the reduced healthcare costs associated with the new and improved medical products developed in this CDT and subsequently from the trained graduates. The UK economy will also benefit from the increased revenue from medical sales products from the UK industrial partners we will be working with.

The impact of this CDT will be realised by direct academic, clinical and industrial engagement with the students allowing efficient and state of the at training and fast translation of developing products. Students will also be trained in knowledge exchange and will use these skills to disseminate their research to, and liaise with, the key stakeholders - the academic, industrial, clinical and public sectors. We will ensure widening participation routes are addressed in this CDT in order to include equality and diversity not only in our initial CDT student cohort but in future researcher generations to come.